New Advances in Managing food processing wAste in India & Europe:use of Sustainable Technologies for Exploitation of byproducts into new foods & feeds

Technical abstract
NAMASTE is the result of an EU-India Science and Technology Cooperation Agreement to develop innovative, comprehensive and industry-relevant approaches for the valorization of citrus, mango and pomegranates by-products as well as of wheat and rice bran; through an environmentally and economically sustainable conversion of these by-products into healthy food ingredients, foods and feeds. The objective(s) is to find promising valorization routes and markets for fruit and cereal processing by-products.

NAMASTE-EU will focus on citrus pulp and wheat bran processing and will develop and assess laboratory-scale experimental protocols to convert by-products into novel foods and ingredients with improved nutritional properties. The experimental approach will develop existing expertise and technologies within the EU partnership. IFR will co-ordinate the NAMASTE-EU research on ‘Natural ingredients for new foods: pre-treatment of by-products, recovery and production of natural molecules’ and at IFR the focus will be on wheat bran.

NAMASTE-India will adopt complementary/synergic strategies, technologies and processes to convert by-products of mango/pomegranate processing and rice bran into similar novel ingredients, foods and feeds. A proactive EU-India cooperation effort will be adopted to enhance mutual benefits, in terms of both knowledge generation and market expansion for the global food & drink industry.

NAMASTE joint consortia will strictly collaborate on common by-products and shared food technologies and on activities aimed at the nutritional quality, chemical and microbial safety of the resulting foods/feeds and the environmental benefits and economic opportunities associated with industrial exploitation. The direct involvement of strongly committed EU and Indian industries (and of an external Industrial Platform) will provide the high added value of guaranteeing the validation of developed processes and products, thus ensuring fast and effective industrial uptake.